Developing a resilience framework and toolkit for UK creative micro-businesses as a route to recovery from the Covid 19 pandemic.

A 2020 survey of creative and cultural organisations across the South West of England, led by Dr. Tarek Virani and funded by the AHRC's Bristol and Bath Creative R + D Clusters programme, showed that between 18% and 22% of organisations were either not affected by, or became more productive than prior to, the pandemic. Further analysis shows a number of shared characteristics across these respondents.

The aim of the proposed research is to ask what resilience, and subsequent recovery and rebuilding, might look like for the UK's creative economy. By testing the accuracy of the survey findings across the UK, we will design as well as assess the efficacy of a resilience framework and toolkit for creative micro-businesses (CMBs) across the UK as a way to aid CMBs, policymakers and other stakeholders with respect to sectoral recovery and rebuilding from the Covid 19 crisis.